Microfluidics design

Orphidia is developing the first ever point-of-care diagnostic device with the same accuracy as laboratory tests, offering results on 50 health indicators from a single fingerprick in only 5 minutes. We need support from an external expert on microfluidics to translate our top-level design into a fully detailed technical drawing. Succesful delivery of this project will unlock both private investment and end-user engagement, leading to a product in 2016, break-even in 2017 and turnover of over £250 million by 2020.